3D climate simulations of hot exoplanets

The project is directed at understanding the climate dynamics of hot sub-Neptune exoplanets, with particular regard to understanding the effect of condensible substances on the climate dynamics. An example of the kind of planet being considered is 55Cnc-e, with sodium and SiO in a noncondensing background atmosphere. One aim of the project is to identify observational signatures of the climate phenomena being investigated.